Rethinking Child Law and Policy

The project seeks to radically challenge, and offer creative alternatives to, child law and policy (hereinafter: CLP) - the sum of social, political, and legal mechanisms and documents concerning those classified as children.

For the past decade, I have been researching and teaching child-related laws and policies from an interdisciplinary perspective, initially in the Israeli-Palestinian context and increasingly within a broader global framework. The deeper I have delved into CLP, the clearer its fundamental pitfalls - conceptual and practical - have become to me. Despite the extensive academic attention paid to CLP, criticism has tended to limit itself to narrow policy issues or modest reforms, without questioning the cornerstones of CLP and adequately exploring alternatives to them. This project seeks to address these under-examined issues.

Specifically, this project will critically examine four key principles of CLP: (a) the assumption that 'children' (generally defined in international and UK law as anyone under 18) are fundamentally different from 'adults,' and that these differences are natural rather than largely created by social and legal forces; (b) the separation of children from adults, in the public sphere (e.g., work versus play and school) and within the legal system (e.g., youth courts); (c) the presumption that children need special protection, differently from adults; and (d) assumptions about children's voice - about what it reveals and how to best represent it. This research will highlight the blind spots of these principles and the harm they have done, often with the best of intentions, to children (and also, less directly but inevitably, to adults). This will be done by integrating studies across different disciplines - historical, philosophical, anthropological, sociological, legal, critical-psychological and other - and by applying the insights of these heretofore separate scholarly fields to key examples and cases from international law and four countries: the UK, the US, Canada, and Australia.

Having critically analysed CLP, the project will explore some unorthodox and even controversial alternatives to it. Examples include: extending certain adult rights to children, extending children's rights to adults, shifting from separate institutions (e.g., youth and adult courts) to a unified system, and abandoning the categories 'child' and 'adult' outright. The strengths and weaknesses of each model will be assessed, and the potential connections between the different models - their overlaps and tensions - will be considered.

This project will thus call into question the largely taken-for-granted fundamentals of CLP and examine innovative alternatives to it. By so doing, the aim of this project is to transform the way in which scholars and professionals, as well as society more broadly, think of childhood (and adulthood) and treat children (and adults).

Potential impact
Key beneficiaries of this project (outside academia) are organisations, policymakers, and professionals (lawyers and others), in the field of child law and policy (hereinafter: CLP). These groups tend to embrace the core assumptions and provisions of CLP, which the project seeks to critically examine.

More specifically, a key target audience is children's rights organisations, in the UK and internationally. Another group of potential beneficiaries is lawyers and other professionals whose work directly or indirectly involves children, human rights, or both: judges, law enforcement officers, social workers and welfare practitioners, other relevant state officials, educators, and child psychologists. Finally, this project will potentially impact policymakers, in this country and globally: governments, politicians, legislators, and others.

By exposing the limitations and perils of CLP and offering innovative alternatives to it, the proposed research aims to prompt these groups to reconsider their policies and strategies towards, and their treatment of, children (and adults). Thus, while these target audiences tend to subscribe to commonly held assumptions about supposedly natural differences between children and adults, the project aims to question the extent to which these differences are indeed natural, inevitable, and desirable. Further, the project will demonstrate the unwitting disservice child protection policies and initiatives do to children (and adults), with a focus on four particular contexts: parenting, labour, immigration, and armed conflict. By highlighting these issues, the project will potentially prompt its beneficiaries to reassess their approaches. In addition, children's rights organisations, the legal system, and policymakers often make claims and decisions based on what they present as children's own voices. This project will lay bare some of the limitations of the ways in which children's voices are commonly perceived and represented. Not only will the project demonstrate such limitations and harms, it will also offer creative legal-political alternatives that may better empower and serve children's interests. An example is granting certain rights (e.g., suffrage) to children who pass capacity tests instead of, or in addition to, on the basis of a person's age.

Amongst the engagement activities of this project will be knowledge exchange with children's rights organisations and scholars through meetings and a conference. A key aim of these activities is to create a constructive and mutually beneficial dialogue with these audiences, in order to increase their receptiveness to this potentially transformative research and lay the foundation for future dialogue and collaborations.

Beyond these specialist target groups, the project will potentially benefit the general public, as the issues under examination concern the rights, needs, and potential of each and every member of society - those legally classified as 'children' and also, inevitably, 'adults.' The potential implications are far-reaching, extending across different areas of life: education, family, crime, the public and political arena, work, and finance. The potential impact of the proposed research, in this regard, is to challenge conventional wisdom about what childhood and adulthood can and should look like, foster a public conversation on the matter, and thereby potentially transform social reality.